M-CLAIR: Multi-Clustering Automated Information Retrieval.

M-CLAIR is a disruptive innovation developed by Warwick Analytics which solves the
problem of automatically analysing complex documents containing multiple topics. From a
technical point of view, it automatically creates unsupervised clusters of the individual topics
within the documents.
This means that documents such as news, annual reports, scientific papers, health records and
CRMs can be automatically mined for unsupervised patterns. It does not require a data
scientist to build a model an the dictionary is generated and validated, not required a priori.
This could have profound benefits in terms of the predictive analytics that can be done in
these fields. For example events can be predicted from news and reports, medical treatments
improved by finding patterns which drive better outcomes, and greater customer satisfaction
from mining the CRM notes.